Phonological properties of hand shapes in home signs used by deaf children in hearing family

Children across the globe learn, with seeming ease, whatever language they are exposed to. It is clear that the linguistic input that children receive from the environment has a significant impact on language development. After all, children who grow up in an English-speaking environment learn specific features of English that other languages do not necessarily have. However, some properties of language seem to be developmentally resilient in the sense that children will develop them even if the environment provides no (or highly degraded) information about them in situations such as congenitally deaf children who are not exposed to sign language. In other words, children seem to be born with the ability to develop certain properties of language. Exactly what properties of language are developmentally resilient is an important question in developmental psychology and biology. This is because it can shed light on the "nature-nurture debate" on language development by specifying how biological endowment of children contributes to language development.

The proposed project will examine the resilience of language in the domain of phonology, namely, the system of forms used to distinguish meaning in language. Our focus will be phonology of "home signs", a communication system invented and used by a congenitally deaf child growing up with hearing family without exposure to conventional sign language. In spoken languages, words are composed of sounds with different properties (e.g. vowels and consonants). In sign languages, words are composed of properties of body movements such as hand shape, movement trajectory and location, which can be seen as phonological elements. There are two foundational principles for phonology, which will be relevant for the proposed project. The first principle is that a set of elements that are not meaningful themselves (sound categories) combine and form meaningful units (words). For example, the sounds /d/, /o/ and /g/ do not have meaning of their own, but when they are combined as /dog/, the combination becomes a meaningful linguistic unit, namely a word. Another important principle is that the meaningless elements are discrete and categorical, as opposed to continuous. For example, the sounds /p/ and /b/ differ in the relative timing between opening of the lips and voicing. The relative timing can vary on a continuous scale, but language imposes two discrete categories (voiced /b/ vs. voiceless /p/) on this continuous dimension. The interesting question is whether home sign systems have these foundational properties for phonology seen in conventional sign languages such as British Sign Language and American Sign Language and spoken languages such as English and Chinese. If so, we would have evidence that the foundation for phonology is a developmentally resilient property of language. We will investigate this question through the analysis of hand shapes used in home sign systems. To this end, we will compare types of hand shapes used in deaf children's home signs and their hearing parents' speech-accompanying gestures, based on video recordings of child-parent interactions. We predict that home signs have discrete categories of hand shapes that are independent from meaning, but speech-accompanying gestures do not. In order to assess cross-cultural generalisability of the finding, will investigate home sign systems used by deaf children in the USA and in Taiwan.

Potential impact
The project has both academic and non-academic beneficiaries. There are two types of academic beneficiaries: (AC1) researchers in developmental psychology (in particular language development) and in linguistics and (AC2) the research assistant and the casual research assistant employed by the project. The AC1 group will benefit from the new insights into what biological endowment children bring to the task of language acquisition in the domain of phonology, which has never been investigated before. Furthermore, researchers who are interested in assessment tools for development of sign language may benefit from the hand shape coding scheme for the proposed project. The scheme may lay a foundation for future assessment tools for phonological development in deaf children learning a conventional sign language. We will ensure that the AC1 group will notice our finding by presenting our results in a general conference for child development and in a high-visibility journal (if possible in a multi-disciplinary journal such as PNAS) that are relevant to both basic and applied researchers in the relevant fields. The AC2 group will benefit from hands-on experience in the cutting edge research and from establishing a collaborative connection to the world's leading psychologist, Prof. Susan Goldin-Meadow and linguist, Prof. Diane Brentari. These benefits will enhance their career opportunities in research. We will ensure that the project members get these benefits by engaging them in all aspects of the project that they are qualified to contribute (the research assistant will be engaged in more aspects than the casual research assistant).

There are two types of non-academic beneficiaries: (NA1) general public who are interested in child development and/or in psychology, (NA2) the Deaf community. The NA1 group will benefit from inspiration and raised interest levels in scientific study of child development. We will ensure that the NA1 group have access to our findings by disseminating our findings through the website and newsletters of the University of Birmingham Infant and Child Laboratory and through oral presentations in an annual information meeting held by the School of Psychology for Sixth-form college students who are considering studying psychology. As for the NA2 group, we will feed our findings to researchers who are developing assessment tools for phonological development in children who are learning sign language as their first language. Our finding can be applied to such assessment tools to pick up Deaf children with delay in language development.